OPTI-EX: Optimising exercise interventions for people at risk of dementia (p139003)

Performing a variety of research methods, with improving dementia-focused clinical trials at the centre of them, this project focuses on the optimisation of exercise protocols.